Fast Transient Simulation of Coupled Flow

The project will develop computational procedures enabling transient (time domain) simulations of coupled flow and thermal fields with significantly reduced CPU time usage than currently required. The project will build on the existing state-of-the-art in system simulation, computational fluid dynamics, thermal modelling and model-based control to produce a validated and integrated tool-set applicable from concept level through the development cycle for improving the thermal management of engine compartments during critical operating conditions. The project will deliver a validated simulation tool for fast transient investigations of flow/thermal processes having with a long timescale, allowing to further the understanding on flow management within confined environments and enabling to substantially reduce the development timing and costs of vehicle programmes.